A Minimal model for Poxvirus Infection

The aim of this PhD project is to study virus entry and replication in a minimal model system based on cell-derived membrane blebs (Charras et al., 2006) and the prototypical poxvirus: Vaccinia. To address the individual steps of virus-host interaction, we aim to combine super-resolution microscopy (SRM) with electron microscopy (EM). Specifically, we will investigate fusion intermediates, if and how virus entry and core deposition into blebs occurs and if the model system is sufficient to support early gene expression. SRM techniques such as SIM or STORM provide the necessary molecular specificity at sub-virion resolution that we aim to correlate with ultrastructural details obtained by EM. Using blebs has several advantages: Their small size makes blebs amenable to EM modalities such as cryo-EM tomography, allowing us to investigate nanoscale changes in virion structure by further increasing resolution through single-particle averaging. Advantageously, multiple events can be recorded per field of view facilitating this approach. Using blebs as simplified versions of cells we can perturb host factors and elucidate the requirements for vaccinia virus fusion, entry and replication in a simplified environment. We will use live SRM methods to gain novel dynamic information on the changes that occur during the vaccinia infection cycle. Preliminary data has shown that blebs as a model system support vaccinia virus binding and fusion. The next stages will be to determine whether virions can enter blebs, cores can be activated and whether gene expression occurs, i.e. how much of the virus life cycle can be reconstituted in the environment.